Regulation of chromosome bi-orientation

The human body is composed of approximately 100 trillion cells, each of which contain the same genetic material (DNA) that specifies who and what we are. Our DNA is tightly packaged into 23 separate units called chromosomes. Every time a cell divides, each of these chromosomes needs to be duplicated once and then one of each of the pair of chromosomes needs to be segregated to each of the two daughter cells. Mistakes in this process can lead to cell death, alterations in cell identity or unrestrained cell proliferation. These can result in a variety of human ailments including miscarriages, birth defects and cancer. Importantly, the cells from most aggressive human tumours show a high variation in chromosome numbers, a phenomenon known as aneuploidy. The aim of our research is to understand the molecular mechanisms that ensure accurate segregation of chromosomes in normal cells in the hope that we can understand how these are subverted during human disease. Fortunately, many of the key molecular events that control cycle progression have been evolutionarily conserved from yeast to man. For this reason we study the process of chromosome segregation in the fission yeast, Schizosaccharomyces pombe, since it is highly amenable to genetic, biochemical and immunocytochemical analysis and alternative tool to reduce the use of animals for experimentation. Understanding the fundamental mechanisms which control chromosome segregation will help us to design new diagnostics and therapies that will help us to prevent or cure these human ailments.

Technical abstract
The proper segregation of sister chromatids to daughter cells during mitosis is essential for cell proliferation. Defects in this process can lead to a variety of human ailments including miscarriages, birth defects and cancer, and these are characterised by cellular aneuploidy and chromosomal instability. In order for each pair of sister chromatids to be separated equally to daughter cells, each kinetochore must be bound to microtubule(s) from one spindle pole and its sister kinetochore to microtubule(s) from the opposite spindle pole, a process known as chromosome bi-orientation. Our research goal is to provide a detailed picture of the molecules and mechanisms that are required to establish chromosome bi-orientation in eukaryotic cells.
Work in yeast model systems has been instrumental both in the identification of many components of the mitotic spindle and the kinetochore. It is now well recognised that the great majority of these are structurally and functionally conserved in all eukaryotes, including humans. Moreover, yeast has been essential for elucidating the molecular process of how chromosomes are separated. However our understanding of how chromosomes become bi-oriented, a necessary event before anaphase is initiated, is far from complete. We use the fission yeast, Schizosaccaromyces pombe, to address this question because centromere and kinetochore structure closely resembles that of human cells. Moreover fission yeast is highly amenable to biochemical, genetic and immunocytochemical analysis and has a fully sequenced and well annoted genome.
We will address three main issues. Firstly, we will assess the contribution of various microtubule binding proteins and components of the kinetochore in the capture, movement and bi-orientation of chromosomes. Secondly, we will assess the contribution of the sub-nuclear distribution and geometry of kinetochores to bipolar chromosome attachment and the pattern of chromatid segregation during mitosis. Lastly, we will examine the composition and role of anti-parallel overlapping spindle microtubules in establishing chromosome congression, chromosome bi-orientation and the timing of anaphase onset. These projects provide an interlocking program of research that adds value to the individual components. We will use a variety of approaches including multi-wavelength fluorescence microscopy to monitor the behaviour of fluorescently tagged proteins and chromatids during mitosis. This will be complemented by molecular genetic, biochemical and proteomic approaches to elucidate the roles and regulation of various proteins and how they interact to ensure chromosome bi-orientation.